Understanding the role of phosphorylation in RNA polymerase II transcription

Cells must convert information encoded in DNA into protein-coding messenger mRNA, which is achieved through the action of an enzyme called RNA polymerase II (Pol II). This process is called transcription. Regulation of Pol II transcription is central to cellular function. While a lot of efforts have been dedicated to understanding how transcription is initiated, mechanisms involved in regulating of transcription elongation and termination are poorly understood. This represents a fundamental gap in our understanding of biology, preventing efficient development of therapeutic approaches for human diseases where failure to regulate speed of Pol II elongation and timely termination results in pathogenesis due to abnormal expression of individual genes. We have recently discovered that protein phosphatases enzymes that remove phosphate group from modified proteins, play a central role in regulating Pol II elongation speed and promoting termination of Pol II transcription. This project aims to discover fundamental mechanisms that control regulation and function of the phosphatases in Pol II transcription by determining how phosphatases that on their own lack specificity are targeted to and activated for dephosphorylation of the transcription factors and Pol II. The mechanistic insights generated by this work will uncover universal principles that control gene regulation, guide development of future therapeutic approaches with improved specificity of targeting and inform on how dysregulated transcription could lead to disease and aging.

Technical abstract
RNA polymerase II (Pol II) transcription shapes the gene expression landscape of eukaryotic genomes. Dysregulation of Pol II transcription leads to human disease. Recent discoveries have revealed that transcription can be extensively regulated through modulation of the Pol II elongation speed and premature termination antagonizing production of functional mRNA. These advances have challenged the commonly accepted view that the regulation primarily occurs when Pol II is recruited to gene promoters. Phosphorylation of the key transcription factor Spt5 and Pol II by the Cdk9 kinase promotes productive elongation of Pol II. Our recent work lead to exciting discovery that phosphatases play a central role in decelerating Pol II and promoting termination of transcription. We demonstrated that phosphatase PP1 antagonizes Cdk9 by dephosphorylating Spt5 and Pol II. However, the underlying mechanisms that control activation and substrate targeting of PP1 during transcription are poorly understood representing a major conceptual gap in the field. The proposed interdisciplinary program employs a range of approaches including biochemical and structural approaches coupled to the cutting-edge transcriptomics to determine fundamental mechanisms that control regulation and function of the phosphatases in Pol II transcription. This project will discover conserved mechanistic principles underlying role of the regulatory subunits of the PP1 holoenzyme in phosphatase activation and substrate targeting by studying yeast and human factors; investigate the relationship between the phosphatase complexes and transcription; determine the functional contribution of the regulated phosphorylation to gene expression. Discoveries generated through this program will help explain rules governing the transcriptional regulation that underpin cellular function, thus furthering our understanding of how dysregulated transcription can lead to disease and underpin ageing.